LumbaCurve back pain relief

LumbaCurve is a portable back pain therapy device that can be used by low back pain sufferers or manual healthcare practitioners in conjunction with their own therapy specialisation. It is currently undergoing clinical evaluation to evaluate the effectiveness of its mechanics. If we are successful in winning an innovation voucher this will be used to assist in finacing external design consultancy to add planned product enhancements to further improve the therapy